Understanding the inhibition of antigen-specific T cells by the KSHV protein vOX2 and its cellular counterpart, CD200

Kaposi?s sarcoma-associated herpesvirus (KSHV) is the probable cause of Kaposi?s sarcoma (KS), a cancer affecting AIDS patients and the most prevalent tumour in Africa. KSHV interferes with the immune response, which normally helps to prevent viral diseases. This interference presumably helps the virus to become established in the infected person, leading to disease. Our work suggests that one KSHV protein, called vOX2, is responsible for this immune interference since it suppresses the immune response: it is ?anti-inflammatory?, and in the present proposal we want to understand how vOX2 achieves this activity. Understanding the function of vOX2 could help understand the host?s immune response to infection and lead to new types of therapy for certain human diseases.

Normally, immune responses are beneficial, but when their control goes wrong, they can attack the body they are supposed to defend and cause inflammatory diseases such as contact dermatitis, rheumatoid arthritis, psoriasis and lung conditions like chronic obstructive pulmonary disease (COPD). The processes behind these diseases are quite well understood. We believe that vOX2, or derivatives, offers a new solution to treating these sorts of inflammatory diseases and the outcome of our proposed studies could enable the development of new types of anti-inflammatory drugs.

The data generated by our studies will be published in scientific journals, but also communicated to a more general audience through Dr. Blackbourn?s engagement in science communication with the public. Typically, this involves talking to fund-raising groups and high school students about viruses and disease, including his research.

Technical abstract
Kaposi?s sarcoma-associated herpesvirus (KSHV) is a tumourigenic human virus that encodes an immunomodulatory protein called vOX2. The protein shares 36% identity with human cellular CD200, an inhibitor of myeloid cell activation. We hypothesise that vOX2 helps modulate the antiviral immune response, facilitating KSHV infection and dissemination. Understanding this immunomodulation is an area of active interest in DJB?s laboratory, and the subject of the present application.

KSHV vOX2 is a glycosylated type I transmembrane protein, expressed during lytic cycle. In our studies that underpin the present proposal, we found full-length vOX2 expressed on the surface of antigen presenting cells (APCs) inhibited human leukocyte antigen (HLA)-restricted antigen-specific CD4+ and CD8+ T lymphocyte function. CD200 had the same effect. These are the first data to demonstrate inhibition of antigen-specific T cell activity by either KSHV vOX2 or CD200.

In the present proposal, we will elucidate how vOX2 and its cellular counterpart, CD200, inhibit antigen-specific T cell functions. We will use cell culture and biochemical techniques, including signaling assays, to study the function of antigen-specific T cells cocultured in the presence of appropriate APCs, engineered to express either vOX2 or CD200, and cognate antigen. T cell function will be measured principally by quantifying interferon (IFN)-gamma production, both soluble by ELISA, and intracellular by flow cytometry. We will also measure cytotoxic activity.

We hypothesise that one pathway by which vOX2 and CD200 inhibit T cell function is via ligating the human CD200 receptor (hCD200R), expressed on T cells.

Our main objectives are:

(1) To determine if inhibition of T cell function by vOX2 and CD200 has either HLA or antigen specificity.

(2) To determine through blocking studies, the role of hCD200R in transducing the inhibitory signal conveyed by vOX2 and CD200.

(3) To identify the intracellular pathways affected in T cells having either vOX2- or CD200-suppressed function by performing signaling studies.

(4) To identify the regions of vOX2 and CD200 responsible for conferring function with engineered mutants and recombinants.

One outcome will be further understanding of immune modulation by viruses, specifically KSHV, and also others that encode CD200 homologues. Parallel studies of cellular CD200 should provide new understanding of how T cell function is negatively regulated by this protein.

Within the remit of the MRC Infections and Immunity Research Board this application addresses interaction of pathogens with the immune system, pathogenesis and development and control of the immune system.